Electroweak boson physics with ATLAS at the LHC

Aspects of electroweak boson production with ATLAS at the LHC will be explored, with possible final topics including multi-boson production and vector-boson scattering. In addition, operational work related to the ATLAS semiconductor tracker (SCT) is included in the PhD training